Loughborough University And Apical Limited

To design and implement end-to-end High Dynamic Range (HDR) video delivery systems optimised for viewing in varying illumination conditions on ubiquitous devices.